TRADISET: Knowledge-Trading of Digital Assets

COVID-19 has resulted in a fundamental reset of relationships between businesses and its people. Only a short time ago, a typical business would spend excessive time/money on trialling different ideas, business cases and change models in order to deliver remote and agile learning.

Our cloud-based enterprise learning platform (OBRIZUM), gives organisations the opportunity to leverage the power of AI to build a culture of actionable knowledge-sharing and knowledge-creation that strengthens their resilience to withstand and even thrive in environments of uncertainty, disruption and change. As we enter post-COVID recession, along with staged return to work, digital training that is capable of dealing with speed, change and efficiency, will be not be a luxury, but a necessity.

The output of the project will be a novel, complementary extension our existing platform, which is already used by some of the largest companies globally. OBRIZUM automates the creation of adaptive digital learning programmes for organisations that need to provide scalable learning opportunities. This project will extend the impact and reach of the platform by creating collaborative knowledge-trading technology, enabling secure and private exchange of digital learning assets between companies and organisations, facilitated via OBRIZUM.

Before COVID-19, a NESTA report stated \>6m people in UK were employed in occupations likely to change radically or disappear entirely by 2030\. When future-planning, it is crucial that the job-enriching and skills-enhancing practices of innovative firms are spread across the economy and work across different types of employment contracts -- something OBRIZUM, with added knowledge-trading capacity, can achieve.

The system will include enhanced employee analytics to allow managers to track the performance of people and teams, enabling prediction of forthcoming challenges, skills gaps and opportunities -- assisting in allowing better exploitation of skill capital across the business and to compose multitalented teams.

Aside from our initial target market of corporations, the company will offer this improved and expanded platform to other sectors, such the public sector, tackling the challenge of data-poverty and access to learning and thus directly aiding strategic government priorities to upskill the general population for technology related and flexible/changing careers. This project is highly strategic for the company as it presents a significant opportunity for OBRIZUM to grow. It is directly in line with our plan for growth and will accelerate our route to profitability by providing additional capabilities that can be integrated into and retailed as part of the business's existing OBRIZUM e-Learning platform